Development of hexagonal boron nitride reinforced light curable dental resin composites

Dental caries is one of the most prevalent global diseases that continues to be a major problem for both adults and children. The global restorative dentistry market size has grown from $12.52 billion in 2014 to $15.6 billion in 2019 with an average annual growth rate of 4.5%1.
Resin composites are the most commonly used direct restorative material for restoring both posterior and anterior teeth. Despite modern resin composite restorations offer pleasing aesthetics and satisfactory clinical longevity, an annual failure rate of 1-4%2 was reported mainly due to fracture or secondary caries. Replacement of failed restorations consumes a significant amount of clinical time and imposes high financial costs for both health care systems and patient (e.g. £62.10 under NHS for 2020).